Innovate Cyber Application

Industrial control systems have been used for a number of years to control process for industries in manufacturing, petrochemicals and many other sectors. Traditionally these were stand alone and not connected to the Internet. Over the past few years there has been an increased in the focus of industrial control systems as they have been Internet enabled and the impact that a cyber attack on them would have.
This application will allow the development of a cyber security training course that will allow attendees to understand the threats to industrial control systems, how the systems may be attacked and how to mitigate the risks to the system.